Optimisation and Inference in Robot Networks

This PhD research addresses critical challenges in optimisation and inference within robot networks, aiming to advance algorithmic techniques to improve scalability and reliability for multi-agent robotics tasks. Central to this research is the development and refinement of the Sequoia framework, an innovative modular approach designed to efficiently handle constrained optimisation problems while prioritising feasibility and leveraging effective warm-start strategies. Numerical experiments, including applications in quadratic programming and model predictive control, have highlighted both the potential and current limitations of Sequoia, motivating further exploration into its convergence properties and practical applicability.

The research further investigates optimisation over graphs, essential for effective robot cooperation, with particular emphasis on distributed solutions and inference algorithms such as Gaussian Belief Propagation (GBP). GBP facilitates efficient marginalisation on probabilistic graphical models, making it highly suitable for real-time applications like simultaneous localisation and mapping (SLAM). Despite promising performance, scaling such methods beyond limited robot numbers remains a challenge, driving the exploration of new message-passing algorithms and distributed optimisation techniques.

Ultimately, this PhD aims to bridge the gap between single-agent advancements and multi-agent networked systems. By integrating Sequoia's feasibility guarantees and GBP's computational efficiency, the research targets robust algorithmic developments capable of real-time execution under nonlinear dynamics and constraints. A practical application scenario under consideration involves autonomously clearing space debris using a team of heterogeneous robots, exemplifying the complexity and urgency of scalable, safe, and effective multi-robot coordination solutions.